Understanding the impact of primary-secondary school transitions on young people's attainment over time: Secondary analysis of the longitudinal Growin

Understanding the impact of primary-secondary school transitions on young people's attainment over time: Secondary analysis of the longitudinal Growing Up in Scotland dataset and linked educational administrative datasets